gravitational-wave physics

Tamara Evstafyeva will carry out research towards a PhD degree in the Department of Applied Mathematics and Theoretical Physics at the University of Cambridge. Her research area is gravitational-wave physics and, more specifically, the interface between the modeling of astrophysical sources of gravitational waves and analysis of data taken with LIGO, Virgo and possible future detectors. The main topic of the PhD concerns tests of Einstein's theory of general relativity and the search for signatures from alternative theories of gravity as well as imprints of possible dark matter candidate fields in the gravitational-wave signals. In spite of the tremendous success of relativity, astrophysical observations indicate that either the laws of gravity need modification on extreme scales or unknown forms of matter and energy add to the gravitational effects of the visible forms of matter. Gravitational-wave observations provide a qualitatively new way to probe modifications of gravity and the dark sector of the universe. Using a combination of analytical and numerical techniques, Tamara will model compact objects inside these modified frameworks and compute gravitational wave signals. By joining the LIGO-Virgo Collaboration as a member of the Cambridge LIGO group, she will furthermore explore and implement strategies to search for these signals in the data stream taken with present detectors.